Fact Checking Scientific Claims

The medical evidence base is expanding at an unprecedented rate, with a staggering 268.93% increase in publications from 2002 to 2022. This growth poses a significant challenge, as it becomes impractical for a single human to thoroughly review all evidence returned from queries in a reasonable timeframe. Nevertheless, this is precisely what medical researchers are expected to do during the peer review process. As this body of knowledge continues to swell, the need for efficient tools that can review documents becomes increasingly urgent.

Technology-assisted review (TAR) aims to address this issue by providing tools to reduce the amount of effort required to screen large collections of documents for relevance. Continuous Active Learning (CAL) is the most widely adopted TAR approach. CAL uses Active Learning to incrementally develop a classifier to identify relevant evidence and thereby identify it as early as possible. CAL systems often rely on relatively simple classifiers, such as linear regression, although more recent work has begun to explore the use of large language models (LLMs) with mixed results.

The project aims to make use of recent advances in LLMs to develop improved TAR methods for the medical domain. In particular, it will explore (1) the effect of alternative Active Learning strategies (e.g. query by committee), (2) the benefit of integrating LLMs into the TAR process, (3) the effect of prompting techniques, and (4) the benefit of using state-of-the-art LLM techniques such as chain of thought or reflection on search trees.